Vision Based Localisation Using Satellite Imagery

The aim of this project is to develop a novel localisation technique using satellite imagery data and self-supervised learning methods for making the future transportation system safer, cleaner, and more resilient. Particularly, the research will investigate a multi-view learning method that performs accurate vision-based localisation with the aid of available satellite imagery data.